The CHESS Process - Technology and Market Validation Study

"The CHESS process - Technology and Market Validation" project will undertake a detailed study of a process that uses natural gas to generate electricity in a way that removes carbon dioxide from the atmosphere. The project will assess the technical, commercial, social and environmental issues associated with the CHESS process and develop a collaborative R&D plan to deliver a 100-kW prototype to demonstrate the process.